Verified Simulation for Large Quantum Systems (VSL-Q)

Programming classical computers has become a popular practice thanks to high-level programming languages and compilers which enable the running
of high-level programs on different computing platforms. For critical applications, we now have verified compilation schemes and certified
compilers which ensure the correctness of the compiled executions. This is done by reference to a mathematical model of the high-level code. In
this project we will establish such a promising trajectory for quantum computing, taking into account the subtle features of quantum computers.
This will be achieved by bringing together expertise in software testing and quantum simulation. The results of this research will lead to verified software for quantum computing applications and consequently, to wide-spread and effective exploitation of quantum computing.